101061687 — PushBackLash

The goal of PUSH*BACK*LASH is twofold: (1) Firstly, to systematically inquire into the present-day contestation of gender equality issues and policies at both elite and citizen levels. Approaching democracy from a global feminist perspective, we employ a rigorous, comparative, multi-method design (e.g., experiments, surveys, interviews, participatory theatre). Our project enables: (a) identifying anti-gender strategies as well as best practices in counter-acting them across space and time; and (b) assessing the effects of anti gender discourses by focusing on parties, social media and the public opinion. Secondly, to (2) develop and test strategies that can effectively counteract anti-gender and anti-feminist discursive strategies. Aiming at supporting the quality of democratic governance in more inclusive European societies, we acknowledge intersections between gender and other social categories at all stages of the project (composition of consortium and advisory board; theory formulation, empirical investigation, and policy recommendations) and thus engage with stakeholders. To develop sustainable solutions, we bring together gender activists, EU experts and researchers from several fields of political science (political theory, public policy, political parties, public opinion, political behavior), anthropology, communication and media, philosophy, sociology and social psychology. PUSH*BACK*LASH is a transdisciplinary, gender-diverse consortium aiming at equipping pro-equality actors with practical toolkits for responding to anti-gender equality and anti-feminist discursive strategies and backlash tactics.